Wholesaler of the North: The Bewick-Beilby Enterprise and Newcastle Print History

Thomas Bewick (1753-1828) is best known as the engraver and publisher of beautifully illustrated books on natural history, most notably A History of Quadrupeds and A History of British Birds which along with the main subjects include 'tale-pieces' on everyday life. An exhibition dedicated to tale-pieces at Ikon Gallery (2009) is evidence of their recognition as important engravings. The finely detailed engraved woodblocks inspire wonder in those who view them closely. He is recognised as a pioneer of wood engraving which in turn led to high quality printed books being produced more cost effectively.
However, it has been noted that 'the amount of wood engraving he worked on himself, for anything other than his own books of natural history was very small indeed'. (Isaac, 1990). There is much more to be discovered about Bewick's other work, the more commercial enterprises he undertook firstly from 1776 with his former master Ralph Beilby then alone after the dissolution of their partnership from 1797. These enterprises impacted the commercial history of Newcastle, leading to the city becoming a centre of printing.